Airy Light Sheet Microscopy for Neurological Imaging

Since the invention of the microscope and observation of the first biological cell in 1665, our understanding ofbiology has been rapidly advanced through photonics-centred imaging and detection. World-leading photonicsgroups in the UK have uncovered a series of significant technical advances that will enable the comprehensiveimaging and detection of a range of molecular biological systems with unprecedented resolution. Theseadvances in biophotonics are set to transform the future of healthcare and improve everyones life by helpingus to understand the world better and move from a treatment to a prevention based healthcare system. Theseadvances will mark a global revolution in the next decades that will drive trillion $ markets. Working closelywith one of the globally leading UK Universities, M Squared has recently acquired intellectual property (IP) thatwill be transformational in the deployment of biomedical imaging, making it available to a wider range ofcustomers and markets and taking part in driving the healthcare revolution.